Exchange Rates and Monetary Policy

What is the optimal monetary policy in an open economy like the U.K.? Despite a large literature on the subject,
many questions remain hotly debated: e.g. Should the Bank of England tighten its policy in response to a global
increase in energy prices? Will the 30% depreciation of the pound against the dollar over the last year lead to
higher import prices and undermine the financial stability in the U.K.? As the recent experience of the U.K.
"mini-budget" demonstrates, a misjudgement on these policy questions may cost taxpayers billions of dollars.
This project aims to make progress on these pressing issues in a few steps starting from the transmission of
monetary shocks into exchange rates, then the pass-through of exchange rates into prices, output, and eventually
welfare, and finally, coming back to the design of the optimal policy.

The cornerstone of any policy analysis in an open economy is the transmission of monetary policy into
exchange rates. In our recent work with Oleg Itskhoki (UCLA), acknowledged by the 2022 John Bates Clark
Medal, we show that financial shocks are the key drivers of exchange rates. However, it leaves open the question
where these shocks come from and how they depend on monetary policy. The first part of the project aims to
enhance our understanding of these issues. I am going to use a unique dataset provided by the Bank of England
that covers all financial transactions in the U.K. futures market. This allows me to go far beyond the aggregate
time series on exchange rates, asset prices, and macro variables, and focus instead on portfolio decisions of
individual traders testing if their demand shocks explain movements in exchange rates.

Can the European Central Bank (ECB) stimulate one economy (e.g. Italy) without overheating the rest of the
euro area? The answer is negative in standard models because monetary policy is uniform across all members of
the union. The model with segmented asset markets developed in the first part of the project, however, suggests
that the central bank has more flexibility. Intuitively, by purchasing and selling sovereign bonds of individual
economies, the ECB can implement differential risk premia and interest rates across countries, even though this
results in suboptimal capital flows. I am going to investigate both theoretically and empirically this trade-off
contributing to the ongoing policy debate about the risks of "fragmentation" in the Eurozone.

How important are fluctuations in exchange rates for domestic innovation? As shown by the previous literature,
the answer to this question depends crucially on the currency of invoicing. Because of data limitations,
little is known about invoicing of services, which now account for about 20% of global trade and 40% of U.K.
trade and are more likely to be priced in local currency. The third part of the project aims to enhance our understanding
of this channel. In collaboration with researchers from the European Central Bank, we going to use
a unique dataset about invoicing of services in six European countries and document the currency composition
and the pass-through of exchange rates into import prices of services.

How does the local currency pricing of country's imports affect the optimal policy? The last part of the
project addresses this question, which is of great importance for policymakers in several countries, including
the U.S., the Eurozone, and the U.K. While this problem is notoriously hard to solve, we hope to make progress
by using the new method that we developed in our previous project with Konstantin Egorov (EIEF). The basic
idea is to add fiscal instruments (e.g. tariffs, production subsidies) that ensure that the flexible-price equilibrium
is efficient and allow monetary policy to focus exclusively on distortions coming from sticky prices.